Sentimoto Bupa

Sentimoto is developing a wearable and mobile application that empowers users to take charge of

their health and wellbeing by providing them with the information they need and creating a “circle of

care” around them formed of family, friends, and care professionals. We quantify older people’s

wellbeing, including physical activity, sleep and social interactions, and transform this information into

immediately accessible and meaningful feedback to the wearer and their support network with the

aim to ensure long-term use of the application.